Collecting the Nation: Scottish history, patriotism and antiquarianism after Scott, (1832-91)

The student will critically examine the interface between the development of modern Scottish historiographical traditions and the evolution of the collections of the Society of Antiquaries of Scotland, in the under-researched period 1832-1891, from the death of Sir Walter Scott, regarded as the father of Scottish antiquarianism, to the opening of the National Museum of Antiquities of Scotland in Edinburgh.